Evaluating the impact of combinations of dietary fibres on digestive tolerance

Studentship strategic priority area: Basic Bioscience Underpinning Heath
Keywords: Fibre digestive tolerance food gut function

Abstract:

The incorporation of more fibre in the diet is a key diet recommendation for the population because fibre modulates appetite, contributes to weight management and reduces risk for chronic disease. Developing food products such as snacks with high fibre content and low sucrose load is a viable way to improve fibre intake. High fibre consumption is difficult to achieve through diet alone and increasing ingestion of high fibre foods and supplements can result in poor gut tolerance. Understanding the combined impact of different fibres on the human GI tract will help guide manufacturers in selecting the best fibres for maintaining gut health while reducing calories.

This project will use a novel combination of in vitro human fermentation models and in vivo human studies combined with physicochemical measurements to investigate the influence of dietary fibre composition on digestion, interaction with other dietary components, including sucrose and gut microbiota function and its impact in digestive tolerance. The rheology of different fibre mixtures and food systems using oscillatory and shear rheometry will also be investigated in collaboration with Heriot Watt University.